Saint Cuthbert and the Anthropocene: A New Opus Geminatum for the 21st Century

In the opus geminatum [twinned work] tradition, a prose text and a poetry text address the same subject. Applying the organising principle of the opus geminatum tradition to my doctoral thesis, I propose to write (1) a long poem based on Bede's poetic Vita Sancti Cuthberti [Life of Cuthbert] (c.716CE) that will explore Cuthbert's legendary relationship with nature and the environment and (2) an extended essay that will be a prose account of walking Saint Cuthbert's Way and of the experience of navigating the Anthropocene Northumbrian landscape in the footsteps of a medieval saint.